Closing the Bench-to-Pilot Data Gap: Modular Scale-Down Tools for Bio-Based Manufacturing

Field Foundry Ltd is developing specialised testing equipment for the chemical and biotechnology industries. The company's approach is similar to a wind tunnel in aerospace: small-scale equipment designed to generate performance data representative of full-scale production, enabling faster and better-informed decisions during process design.

New chemical manufacturing processes are typically tested at laboratory scale using equipment that does not closely match production conditions. Glassware and small batch experiments give results that may not hold when processes move to industrial equipment operating continuously at high pressures with bare steel surfaces. Problems in process design are often only discovered after significant expenditure at larger scales, where fewer experiments are possible. This gap between laboratory results and factory reality slows the development of cleaner, more efficient manufacturing processes and wastes materials, engineering effort, and capital on failed or repeated attempts to scale up.

Field Foundry is building a platform of small-scale industrial test units, each designed to reproduce the conditions of a specific manufacturing step. This feasibility study builds and evaluates two such units: one for filtering and separating mixtures using industrial membranes, and one for continuously extracting products from fermentation processes. Two companies developing new bio-based manufacturing processes will test the equipment against their real production needs and assess whether the data it generates is good enough to base manufacturing decisions on.

If the approach works, it means companies can test more options, catch problems earlier, and make better decisions before committing to expensive pilot plants or factory equipment. The same type of testing equipment is relevant to any manufacturer developing separation or purification processes, from biotechnology to bulk chemicals to clean energy production. Field Foundry plans to offer this as a commercial service, with customers sending process materials and receiving structured data to support their design decisions.